Entanglement Enhanced Quantum Integrated Networks (EQUIN)

The secure transfer of information is fundamental to society and business, protecting personal privacy, financial transactions, sensitive corporate data, and government services. However, this foundation is under threat from vulnerabilities of conventional cryptography that can be exploited by the emergence of quantum computers and AI.

Quantum key distribution (QKD) can protect data transmissions with guaranteed information theoretical security, by transmissions encoded in single photons across telecom optical fibre networks. Data encrypted with QKD is intrinsically immune from attacks by quantum computers or AI.

In this project, we will expand the capabilities of QKD networks, by integration of emerging cryptographic algorithms that are resistant to quantum computers, and by integration of systems communicating with entangled photons. The Entanglement Enhanced Quantum Integrated Network that we propose will deliver flexibility to operate with familiar yet quantum resistant cryptography, state of the art QKD, and entangled protocols to interface with emerging quantum computers and the quantum internet.